Scanning Probe Microscopy

Oliver Philips' PhD project focuses on single atom manipulation with low temperature, ultrahigh vacuum-based scanning probe microscopy. A core concept underpinning his research is the quantum simulation method described in Sierda et al., Science 380, 1048 (2023): artificial atoms and molecules are fabricated via the positioning of alkali metal adsorbates on III-V semiconductor surfaces. Scanning tunnelling microscopy and atomic force microscopy are combined to probe, and modify, the electronic, electrostatic, and chemical properties of artificial atoms/molecules of this type.